Data-driven realisation of molecular editing for drug discovery

Drug discovery pipelines are driven by iterative cycles in which molecules are designed, synthesised, purified and tested. A remarkably limited toolkit of reactions dominates discovery, which has contributed to the historic uneven exploration of chemical space, and has tended to focus attention on molecules with sub-optimal properties. Many reactions that would be potentially valuable for drug discovery have recently emerged that could complement this established reaction toolkit e.g. late stage functionalisations and skeletal editing reaction.